Portal Places

Creating and implementing digital artwork in the support of mental health rehabilitation.
Bringing nature into hospitals and hospices with a unique installation that will be constantly modified and updated to suit the viewer and their circumstances.